Design, synthesis and evaluation of peptide-drug conjugates that recruit and reprogram innate immune cells in cancer.

Monocyte-derived immune cells including Tumour Associated Macrophages (TAMs) and Myloid Derived Suppressor Cells (MDSCs) play a complex but broadly immunosuppressive role in the tumour microenvironment. In recent years there has been growing interest in approaches to treat cancer through manipulation of the patient's immune system, for example with anti-PD-1 antibodies or CAR T-cells, and there is a growing interest in targeting the innate immune system in this context.

Our previous work has identified a key role for MEK5/ERK5 signalling in the pro-tumour phenotype of macrophages, and we have developed novel inhibitors of multiple stages in this pathway. In addition to this we have developed tools that are able to block the pro-tumorigenic role of MDSCs by a different mechanism, and have identified several additional critical pathways from the literature. In parallel to this work we have been developing an approach to targeting active compounds specifically to monocytic cells through the use of functionally-active peptide-drug conjugates that can both recruit and 'reprogram' cells.

In this project we will combine our expertise in these areas to develop a new approach to cancer treatment; using peptide-drug conjugates to target the recruitment and repolarization of monocytic cells. This will be achieved using the following approach:

1) Utilise our biological insights alongside structure-based design approaches to develop new warheads that target key pro-tumour signalling pathways in monocytic cells, or directly stimulate an anti-tumour phenotype.

2) Synthesise the warheads and covalently conjugate them to the targeting peptide via appropriate linkers.

3) Characterise the activity of the conjugates in cellular assays to confirm:
i) Uptake and pathway effects in THP-1 cells with/without stimulation
ii) Changes in phenotype markers in primary monocytes stimulated with e.g. GM-CSF to induce an MDSC phenotype
iii) Functional changes, using e.g. Mixed Lymphocyte Reaction or monocyte-tumour co-culture
iv) Phenotype and functional effects in primary tumour-derived material (with collaborators)

4) Conduct preliminary formulation studies to evaluate intra-tumoural delivery systems, using engineered in vitro models, ahead of future in vivo studies with lead compounds.